CO2CouldSim. CO2 storage and CO2-enhanced oil recovery subsurface simulations, using open-source software in the Cloud

CO2CloudSim will be the only web application supporting open-source software to simulate CO2 storage and

CO2-enhanced oil recovery (CO2 -EOR) subsurface processes, combining parallel computing and Cloud

technologies. Due to its inherently ad hoc development process, open-source software brings continuous

innovation from experts worldwide, but is difficult to use. Parallel computing dramatically reduces the time

needed to perform a simulation by using multiple computer processors, but the computer hardware required is

expensive to buy and maintain. CO2CloudSim will make open-source software easier to use by providing a web-

user interface, live support and affordable parallel hardware through the use of Cloud technology and a pay-as-

you-go service. Making open-source software more accessible to industry users, CO2CloudSim will enable

software customisations needed to accelerate the continued development of CCS and CO2-EOR. During this

feasibility study we will develop a prototype of CO2CloudSim to enable early customer tests, and introduce

significant improvements to the open-source simulator engine by innovative numerical methods.